University of Strathclyde and Tun Abdul Razak Research Centre KTP 24_25 R1

To develop innovative anti-seismic elastomeric devices for structural vibration control. These products will provide seismic protection of structures and non-structural elements, such as masonry infill, in earthquake-prone regions across the globe. This will help drive the commercialisation efforts of a public-funded research centre aiming to become a self-sufficient, market-focused SME.